Intersections and experiences of violence growing up on the streets of African cities

Thirty years ago, the UN Convention on the Rights of the Child (UNCRC) cemented into
global policy a commitment to children's rights. However, street children continue to
experience unprecedented rights violations. The 2017 General Comment on Children in
Street Situations (UNGC21) highlights violence as a major concern. This PhD will
explore the nature of violence in African street children and youth's lives. Through
secondary data analysis of the Growing Up On the Streets (GUOTS) data set, the PhD
will provide evidence to advocate for practice and policy change.